KIST O RITCHIES

The landscape of Iona speaks of angelic visions and ancient burial grounds and has been a place of great inspiration to artisans and pilgrims worldwide for centuries. Now, Iona business, _Aosdana,_ founded by Mhairi Killin is partnering with award winning designer, Maeve Gilles, in the creation of a contemporary jewellery range inspired by the work of historical Iona artisans, Alexander and Euphemia Ritchie. "Kist O Ritchies" will utilise innovative design and production techniques to create a world class collection of designs which will reflect the Ritchies' cultural legacy; bringing their designs to an international audience, reimagined for today's market.